The Effects of Habitat Management and Climate Change on the Lulworth Skipper Butterfly

There is an urgent need to understand the effects of climate change on wildlife. In a changing climate, Britain's role in conservation will increase for species whose range elsewhere becomes too warm or dry. Yet there is little evidence of how habitat management can help these species survive and spread as the climate warms. This project applies field research and computer modelling to a unique dataset, to test how landscape-scale conservation can help one of Britain's rarest butterflies respond to climate change. The CASE partner Butterfly Conservation is the leading UK invertebrate conservation charity, with a strong record of collaborative research. In Britain, The Lulworth Skipper butterfly is restricted to Dorset. The species has declined throughout Europe, where much of its range could become unsuitable by 2080 as the climate warms. Making use of surveys of all populations of the Lulworth Skipper in 1978, 1997, 2010, and a new survey in 2017 the student is diagnosing causes of decline, and proposing methods to reverse them, contributing to scientific understanding and Butterfly Conservation's activity in four areas: 1. Climatic effects on skipper butterflies where conservationists need stronger evidence for the interacting effects of habitat and climate change on species populations. 2. Metapopulation dynamics at species range margins. Like many species, Lulworth Skippers survive in Britain as networks of populations in fragmented habitats (metapopulations). 3. Adapting management to environmental change, namely testing how management practices affect populations of rare species is essential for evidence-based conservation. 4. Maintaining habitat variety for landscape-scale conservation where it has been shown that creating a diversity of habitats with different management regimes enhances resilience to climate change.